Engineering 'Living Therapeutics'

Within the human body, host cells are vastly outnumbered by the symbiotic bacteria which constitute the 'microbiota'. Estimates currently suggest that the microbiota may be made up of over 100 trillion individual cells. In recent years, this population has aroused considerable excitement due to new insights which have shown that it has fundamental impacts on host health and wellbeing. These impacts range from aiding digestion, to suppressing inflammation and regulating the host immune system and metabolism. Therefore, the microbiota offers a wide array of cells which may be engineered and redesigned to offer new methods of improving patient health and well-being around the globe. However, despite increasing awareness of the importance of the microbiota, the potential it presents has remained relatively untapped. It is hoped that by using techniques from the field of synthetic biology this may be resolved.[1]

Synthetic Biology is a rapidly developing, multidisciplinary field found at the intersection of engineering and biology. This field aims to employ rational design and quantitative engineering principles to all aspects of biology. As such it has the potential to open many new avenues of research. It is hoped that these principles can be used to lay the foundations for the creation of engineered 'living therapeutics' or 'designer probiotics' in the future. These living therapeutics will reengineer the microbiota of a host individual, providing them with novel functions. These functions may primarily be designed to detect, diagnose and treat disease in-vivo. Living therapeutics may therefore, offer an alternative category of treatments for disorders which currently lack suitable options. This could include diseases such as diabetes, cancers and other metabolic/genetic disorders. In addition, the design process will greatly add to our understanding of the relationship and interactions between the host and resident microbiota.[2]

As a proof-of-concept for living therapeutic design, the E. coli Nissle strain is an ideal candidate. This strain has a proven track-record of being a safe probiotic (approved for use within the EU) and many genetic manipulation techniques for E. coli have previously been reported within the literature. Initially, metabolic engineering will be used to create a Nissle strain capable of producing butyrate. A molecule which has been shown to have anti-inflammatory and anti-carcinogenic properties. In addition, it should be noted that butyrate has numerous industrial applications; therefore, novel butyrate producing strains may also be utilised in non-medical applications. Subsequently, the strain may be engineered for its ability to detect specific markers of disease, allowing for predictable control of the butyrate production.[3]

This project will therefore employ a range of experimental techniques, drawing on principles from both engineering and biology. Initially, the techniques employed will include cell transformation, plasmid construction and cloning. Amongst others, High Performance Liquid Chromatography (HPLC) will also be used for the detection of butyrate production and Flux Balance Analysis (FBA) modelling for the rational design of novel Nissle strains.

Overall, it is hoped that this project will help to elucidate the fundamentals of how to design living therapeutics. Providing future studies with new tools which can be used to design living therapeutics, in turn having a positive impact upon patient health and wellbeing around the globe.